Development of Innovate Extrudable Poly-ceramic Composite

"Impact have developed a new lightweight, highly fire resistant composite material with appliactions from construction to transportation. This material will provide a step change in perfromance over plastics with regards to it's extreme fire resistance perfromance whilst also being lighter than metal or conrete. Due to how the material is formed through combining an organic polymer and an inorganic phase during the extrusion process, the material can be processed like a plastic and has the fire resistant properties of a ceramic.

To achieve production on a industrial scale and to maximise the variety of products and therefore applications for the material a continuous extrusion process needs to be developed. This will enable complex shapes such as solid and hollow profiles to be manufactured with ease allowing immediate market impact to meet current market demand. This material has applications over a huge number of industries from improving fire safty in construction through fire resistant cladding on buildings and fire critical utilties and transportation to reducing the use of high environmental impact products like hardwoods and concrete."